Limitless: A Platform to Redefine the way Marketing, Product and Enterprise Teams engage with Creatives Services

**Limitless** is our answer to creative outsourcing. We are combining the capabilities of well-trained creative professionals with the power of generative AI in a singular platform that takes you from ideation to briefing, from iteration to delivery. Think of it like Uber, but for creative services. The platform will redefine the way companies engage outsourcing of creative work, helping them to achieve better results and build more equitable brands, all whilst mitigating the need to hire and train their own creative team.

Instead, we'll be hiring our own and onboarding them through a parallel workplace environment that will onboard the best creative talent in the UK and give them a place to work. Our ambition is to set a new gold-standard in your expectations of creative outputs, bringing deliverables in line with the latest trends and formats.

We recognise that it is imperative to be creative in order to be competitive, but hiring your own in-house team of creatives that covers all the specialisms you might need simply isn't practical for most companies. This is why we believe that Limitless will be a huge success and will have a big impact on the creative industry in the UK and beyond!